The efficacy of nostalgia in reducing objective measures of spatial anxiety

The global population is ageing, and the demands for supportive health care will rapidly increase over the coming decades. Ageing is strongly associated with cognitive decline and environmental challenges may cause further confusion, disorientation and distress. Research has demonstrated how individuals with Mild Cognitive Impairment (MCI) respond positively to early interventions. The aim of my research is to develop early interventions to reduce anxiety-related cognitive deficits in virtual spatial navigation tasks.